Mintago - Smart app for life-long financial wellbeing

Mintago is looking to transform the financial wellbeing market, through employers, by providing employees with equality of access to bespoke, relevant financial wellbeing insights and simple tools to improve their financial position - enabling better financial health and delivering cost-savings, long-term financial and pension planning and mental wellbeing benefits, realised by both employer and employee.

Mintago's holistic approach to financial wellbeing will utilise today's technology, combining standalone financial applications and solutions into one interactive platform, overlaid by its predictive analytics and bespoke financial journeys mapping system, accessed via a smartphone/desktop platform, putting the user in control of their finances.